Understanding the roles of CD33 variants on microglial activation

Two microglial proteins play antagonistic roles in regulating phagocytosis. The first, TREM2 is a debris-sensor and the second, CD33, provides a brake on phagocytosis that is applied in the presence of sialic acid residues on surrounding glycoproteins. Common genetic variation in CD33 results in the loss of the sialic acid binding domain and/or a reduction in protein expression; both mechanisms favour de-repression of microglial phagocytosis, favouring the clearing of debris. The goals of this proposal are to determine the effects of these CD33 variants on i) microglial phagocytosis of debris and neurons; ii) microglial inflammatory signalling; and iii) the interaction with TREM2. We will use CRISPR to generate microglia or similar cells with each/both of the pro-phagocytic CD33 polymorphisms and shRNA or siRNA knockdown of TREM2. With these tools to hand, we will measure: phagocytosis of debris and neurons, signalling following inflammatory stimuli, and cytokine release. Subsequently, we may perform equivalent CRISPR editing in iPS lines in order to determine how these CD33 variants affect microglial function. This project addresses the BBSRC Strategic Theme: Bioscience for Health, by revealing the biological mechanisms underlying normal brain physiology, in order to sustain wellbeing throughout life.